Exploring the MOF-peptide interface: from phage display to materials synthesis, thin films and composites

The synthesis of materials with complex structures and well-defined properties is a central focus of the 'Directed assembly of extended structures with targeted properties' grand challenge, given their importance to economic growth and role in addressing key societal challenges. In natural biomineralisation processes the self-assembly and recognition properties of peptides are exploited to deposit inorganic materials with exquisite structures and highly specialist functions (e.g. teeth, bones, armour), and these principles can be used by synthetic chemists, nanotechnologists and surface scientists for control over materials structure and properties.

Due to their high surface areas, tuneable compositions and functionality microporous metal-organic frameworks (MOFs) assembled from metal ions and organic linkers have demonstrable applications across numerous sectors (e.g. energy, sustainability and healthcare), but a degree of processing is often required in order to facilitate their practical use. This is a rapidly growing area of MOF chemistry and while significant progress has been made, challenges in the preparation of thin films and MOF-based composites still remain. If peptide sequences that can specifically recognise these important framework materials could be readily identified, then greater control over MOF structure, properties and deposition could be afforded.

In this work we will use combinatorial libraries of viruses called bacteriophages to identify such peptides. Each phage displays a unique peptide on its surface, and the library contains millions of different viruses and hence potential binding sequences. This process is known as phage display. By exposure of MOF crystal surfaces to the phages over several cycles the strongest binding sequences can be determined as a function of framework composition, connectivity and particle size/shape. Once identified, the peptides can be synthesised and exploited for biomineral-inspired MOF synthesis.

The ability of the identified peptides to direct MOF growth will be investigated permitting control over physical aspects of the MOF crystals such as size and shape, with potential to further influence the network structure and porosity of the framework itself. These are important properties for gas storage, catalysis and drug delivery. An understanding of MOF-peptide interactions will be beneficial to the latter, and our studies of the binding interface will provide valuable data.

Biomineralisation processes are characterised by the ability of organic molecules, including peptides, to deposit inorganic materials under mild conditions. Some MOFs such as those based on titanium remain challenging to make, but are a highly desirable synthetic target for their photoactive properties and clear applications in photocatalysis, light harvesting and energy generation. To overcome some of these synthetic barriers we will use peptides that specifically recognise the mineral titania as a strategy to discover new titanium-based MOF photocatalysts for sustainable applications.

The peptides derived from phage display will also be able to specifically recognise frameworks based on composition, functionality and crystal face. This recognition capability will be exploited for enhanced MOF interfacing with other functional components such as metal nanoparticles and biomolecules to yield new composites optimised for catalysis and adsorption. By patterning surfaces with multiple peptides, the ability to localise different MOFs into pre-defined positions will allow the preparation of multifunctional MOF thin films, a major step toward realising MOF-based devices for electronic, optical, sensing and energy applications.

The project outlined is necessarily and strongly interdisciplinary in nature, spanning combinatorial biology, materials science, surface science and nanotechnology, further supported by computational chemistry, to advance the science and technology of MOFs.

Potential impact
Due to their high surface areas, tuneable compositions and functionality MOFs have potential applications across numerous sectors including energy, sustainability and catalysis. It is recognised however that a degree of processing is required in order to facilitate their practical use, with composites and coatings being important targets. This work addresses this by applying combinatorial biology methods to identify peptides that strongly bind to MOFs, where the ability to use sequence-specific peptides to control physical aspects of MOFs and improve their interfacing with other functional components, including their spatially controlled deposition onto surfaces, will be extremely enabling toward these goals. A number of impacts are expected, and these are detailed below.

The economic impacts to be realised first will be the entry of highly trained individuals into the labour market. Their interdisciplinary skills and research training in materials will allow the PDRAs to compete effectively for jobs and contribute directly to the UK economy in this clear sector of wealth creation. The work proposed is focussed on developing enabling technology for MOFs, and as such direct measureable impacts on business are likely to be in the medium-longer term. Of particular significance will be the development of strategies toward multivariant MOF thin films. The ability to deposit multiple MOFs of differing functionality onto a single surface in a pre-defined way will be a major step toward realising MOF-based devices for electronic, optical and sensing applications, and businesses with these divisions in their wider portfolios are likely to benefit most. Improvement of MOF-composite properties through optimisation of porosity and activity via peptide recognition will further facilitate their potential in these and related areas. The targeting of new MOF-based photocatalysts using our biomineralisation-inspired framework discovery approach will also be of interest for those businesses engaged in catalysis, fuel cells, biofuel production and other clean energy generation. In all cases, knowledge and technology transfer coupled with an assessment of user needs is required and our engagement strategy is outlined in the pathways to impact document.

Sustainability to reduce energy inputs, reliance on fossil fuels and by-product waste is a major societal challenge, and many industries have initiatives in place to improve their credentials in this area. Biomineralisation approaches permit materials synthesis to be conducted under mild reaction conditions, and in this proposal we apply these principles to 'hard-to-make' MOFs. The benefits of this approach are twofold: reduce energy and waste for these MOFs (initially at the lab scale) and increase their synthetic compatibility for composite and thin film formation. Related to this is the growing area of photocatalysis, where light is harnessed for atom economical chemical reactions and efficient clean energy generation, and the MOF photocatalysts outlined will make direct contributions to these areas and the wider sustainability agenda.

MOFs also have significant potential in the healthcare sector as drug delivery vectors and imaging agents. While both applications have been demonstrated, our understanding of how MOFs interact with important biological proteins remains poor. This work will increase our knowledge of the MOF-peptide interface, allowing the surfaces of MOFs to be more carefully designed in future biomedical formulations to optimise their biodistribution and transport pathways while reducing toxicity and side effects. These impacts on healthcare will necessarily be longer term, as complementary biochemical studies of MOFs on natural systems are needed.

It is our intention to make the public and policy makers aware of these impacts and the clear link to basic science through appropriate outreach and networking events as outlined in the pathways to impact document.